Creative Economy Champion - Media Arts

The AHRC has identified the creative economy as an area of strategic importance, as evidenced in our 2016 - 2020 Delivery Plan. During the last spending period (2011-2015), the AHRC spent circa £100m on research related to creative economy interests.

Academic research plays a vital role in informing the development of new ideas, practices and business models and in building entrepreneurial capacity in the creative economy. The AHRC is committed to playing a lead role in facilitating and brokering relationships and collaborations between the creative sector and arts and humanities research, as well as connections to the wider research base.

The Creative Economy Champion will play an important role in helping the AHRC put a clear narrative around our investment in this area. A key role of the successful AHRC Creative Economy Champion will be to cultivate connections across existing relevant AHRC investments and identify potential gaps to be addressed over the next 3 years. The Champion will be expected to work closely with AHRC, RCUK and other funding bodies to support and develop partnerships and identify areas of synergy as we move into the next phase of support for Knowledge Exchange and the Creative Economy.

Potential impact
As AHRC Creative Economy Champion Andrew Chitty will focus on enhancing and extending the AHRC's reach in the creative economy, emphasising the importance of arts and humanities research in generating impact across the sector, ranging from micro-businesses to large corporations During his three-year post at the AHRC, Professor Chitty will focus on helping to develop thinking around research in the creative economy, building innovative new partnerships and championing the importance of collaboration in this important sector of the UK economy

Beneficiaries:
Creative Economy focused HEI's, research groups and individual researchers
Regional Economic Development Agencies across the UK
Public Policy professionals and government departments with responsibility for the Creative Economy.
Creative practitioners and Creative Businesses across the Creative Economy.
Creative sector industry groups, IROs and Business Support Agencies